TimeTrove: AI Avatars, User-Centric Design & AI Enhanced Digital Legacy Experience

**TimeTrove is a new disruptive, digital platform** that has integrity, purpose and lasting meaning. It is a private, uplifting space to select, upload, sort and treasure what you cherish the most, as you go. Not just photos but intangible stuff like memories, stories and knowledge. Your most meaningful content- not just what you had for lunch!

It is an interactive tool that can **bring order to the chaos of your digital life**. This project aims to develop advanced features that will revolutionise and enhance how we record meaningful aspects of our lives. We're dedicated to looking after user data and privacy with the utmost care and respect, ensuring a safe and positive environment for all.

Our research will explore **cutting-edge technologies in artificial intelligence,** design and data management to create a more personalised, secure and meaningful digital legacy experience.

**By combining technological innovation with a deep understanding of human needs,** TimeTrove aims to transform how we approach digital content creation, storage, and asset management. Our goal is to create a platform that not only preserves memories but also enriches lives and strengthens connections across generations.

We are a **tech-for-good company** with a moral compass and **philanthropic goals** for long term positive social impact. This project can help make this happen not just in the UK but on a **global scale.** TimeTrove can be of use to any age, race, religion, gender, culture or nationality, we want to help as many people as possible.

It won't be long until you can create your own TimeTrove and take pleasure filling it with what you treasure, as you go.

**TimeTrove: Treasure Life's Precious Gems.**